Early education, education, education: childcare in the policy and imagination of New Labour’s England, 1994-2003

As we enter a new era of government, childcare is again in the spotlight. It is timely to examine the thinking around childcare from the start of Blair’s leadership of the Labour Party in 1994 to the 2003 publication of Every Child Matters. Using material from TNA alongside oral histories, this project interrogates three questions: what role did the politics of childcare have in the New Labour project? How did debates about work, feminism, gender, health, place, and poverty shape early years provision? How does centring the care of young children enhance our understanding of this period of English history?